An investigation into the use of the Arvia Technology in treating radioactive organically contaminated resins

Arvia Technology Ltd develops highly innovative new solutions for the destruction of aqueous organics in water and waste water treatment that are cost and energy efficient and chemical and waste-free. It is based on the multi-award winning, patented platform technology of adsorption and electrochemical regeneration. Whilst originally designed for water and wastewater treatment, Arvia were pulled into the nuclear industry to treat radioactive organic waste streams that were unable to be treated using conventional processes. One class of compounds that falls into this class are degrading active ion-exchange resins. These materiasl cannot go for long term storage as they are too unstable. Hence they are currently stored at nuclear sites. Arvia has not been able to treat these wastes as they are in solid form, but an American company, Kurion, has developed a liquifaction technique that produces an aqueous waste. This project involves developing the process stream to take these solid active wastes, liquify them and treat this liquified waste in the Arvia Process. The resulting active water from this process can then be treated by conventional techniques.